Clean Cool Combustion (CCC)

WDL has developed a turbo-expansion system (TES) which substantially reduces the intake air temperature in IC engines. The potential benefits are improved performance & fuel economy combined with reduced emissions. TES is an additive technology which does not impact on the core engine design or engine installation in a vehicle. The CCC project focuses on the impact on the combustion process of TES. We will use 1D engine system models, to define boundary conditions, coupled with 3D in-cylinder combustion modelling to predict the effect of reduced intake temperatures. We will optimise the combustion system parameters to maximise the potential of a TES on automotive vehicle petrol & diesel engines.